PULSE - Power electronics Upscale for Localisation and Sustainable Electrification

PULSE (Power electronics Upscale for Localisation and Sustainable Electrification) will bring to market new, UK developed, power-electronics products and a dedicated make-like-production pilot line. Protean Electric will develop an 800V SiC Twinverter, 800V in-wheel-motor, and an integrated drive unit. Unipart will bring decades of advanced manufacturing expertise to create a first-of-its-kind flexible assembly line, that can build a mixture of inverters and converters, including Viritech's advanced DC/DC 800V converter. The collaboration builds on sensor technology from Transense and recycling processes from Hypromag, increasing efficiency and improving lifecycle sustainability, whilst industrialising best-in-class research from Coventry University and Warwick Manufacturing Group.